Photophysics of next-generation semiconductors for solar energy generation

Emergent semiconductors such as metal halide perovskites, chalcogenides, oxides and bismuth- or antimony-based materials have exhibited rapid gains in efficiency of solar energy harvesting, in photovoltaic and photocatalytic applications. While competing technologies currently exist for such devices, the world's growing need for energy supply, lighting and display technologies has created an increasing desire for low-cost, high-efficiency solutions. Continued advances in solar energy harvesting are urgently required to address climate change and energy security, which are arguably the greatest challenges to be faced by mankind over the coming century. In parallel, optoelectronic properties leading to light emission from these materials are being explored, which have promises to deliver lighting applications with high efficiency and low energy usage.
This EPSRC DTP Studentship will focus on exploring key optoelectronic properties of next-generation semiconductors for energy generation, exploring both fundamental effects and application-driven performance parameters. Metal halide perovskites, chalcogenides, oxides and bismuth- or antimony-based materials will be explored to examine drivers for efficient charge-carrier conduction and low recombination. Of particular interest will be charge-lattice interactions, which influence both charge-carrier conduction and ionic lattice instabilities. Materials will be explored using a combination of ultra-fast optical techniques, e.g. transient absorption, photoluminescence up-conversion and THz pump-probe spectroscopy, while basic optical and structural properties will be examined with Fourier-transform infrared spectroscopy, x-ray diffraction and electron microscopies. This work will be performed as part of a larger collaboration with theorist, materials chemists and device engineers, with a view of furthering the ultimate use of these materials in light-harvesting applications.
The proposed research clearly fits within the EPSRC's portfolio, targeting identified Grand Challenges in Physics (Nanoscale Design of Functional Materials) and Chemistry (Directed Assembly of Extended Structures with Targeted Properties). The proposed programme also clearly falls into the EPSRC Themes of Physical Sciences, Energy & Manufacturing the Future; and the Areas of Materials for Energy Applications, Computational and Theoretical Chemistry and Solar Technology.